Searches for Supersymmetry with LHC Run 2 Data

Searches for strongly interacting Supersymmetric particles, in sensitive channels with jets and missing transverse energy, using 13TeV proton-proton data from LHC Run 2.